The Contentious Politics of Self-Determination: explaining the tactics of self-determination groups

The Contentious Politics of Self-Determination: explaining the tactics of self-determination groups